Neural and neurochemical mechanisms underlying the regulation of emotion

This project will investigate the neurochemical modulation of prefronto-amygdala and prefrontal-amygdala and prefrontal-hippoampal circuits by serotonin and dopamine, on the regulation of negative emotion in a primate. It will employ intracerebral cannulae to modulate the activity of serotonergic and dopaminergic systems, targeting specific receptors including 5-HT1a, 2a/2c and D1 and D2 in these prefrontal circuits. It will study their effects in a range of different emotional contexts including Pavlovian conditioned arousal to negative stimuli, learning based on positive and negative feedback and more complex decision making. Cardiovascular activity, and important component of the emotional response, will be measured remotely by the telemetry probe that has been inserted into the descending aorta in a single surgical operation.